Development of 3D porous Lithium electrode for new generation electric vehicle batteries

Sigma Lithium proposes a proprietary patented method of forming porous 3D metallic lithium electrodes for applications in lithium-based batteries. This metallic lithium electrode technology will enable the creation of a new generation of batteries, with higher energy density, longer cycle counts, and improved efficiency in high-power applications. Our technology will bring about a step change in the performance of electric vehicles.